An innovative e-commerce reusable packaging solution, Empowering brands and consumers to eliminate the need for single-use packaging waste online.

No-boxx enables a circular economy for e-commerce shipping through reusable packaging and integrated impact tracking. Our innovative solution allows retailers to significantly reduce single-use packaging waste and emissions.

No-boxx is a UK-based sustainable packaging provider on a mission to eliminate single-use waste in e-commerce shipping. Founded by serial entrepreneur Zaki Rashid, no-boxx offers an innovative reusable packaging solution for online retailers to reduce the environmental impact of single-use packaging.

The exponential growth in e-commerce has fueled staggering increases in packaging waste, with nearly 100 million metric tons of single-use boxes, plastic poly mailers and wraps generated annually in the UK. No-boxx tackles this pressing issue through our durable reusable packaging solution that can be reused over 20 times.

Each no-boxx package contains a smaller returns envelope allowing customers to easily send the packaging back for additional cycles of reuse. This closed-loop system promotes circularity while slashing waste. Unique QR codes track locations and lifecycles, providing brands and consumers real-time data on waste and carbon reduction.

A Successful pilot has validated no-boxx's ability to decrease single-use packaging waste by over 80%. The team is now focused on scaling up to meet demand from its waiting list of brand partners eager to reduce their environmental footprints.

No-boxx presents a timely solution as public sentiment and government policy increasingly favor sustainable packaging alternatives. With over 75% of consumers willing to pay more for reduced packaging, no-boxx enables retailers to cater to this appetite for eco-conscious options.

By empowering widespread adoption of reusable packaging, no-boxx aims to significantly contribute to national sustainability targets like the 2042 plastic waste elimination goal. With a viable circular economy solution tailored to the e-commerce sector, no-boxx is leading the charge in reducing environmental harm from packaging waste.